Exploring Festival Performance as a 'State of Encounter'

This project is a collaboration between Leeds Metropolitan University (Rebekka Kill) and Leeds University (Alice Bayliss). We want to establish a research network in the area of Festival Performance for both industry and academic practitioners. The focus of this will be the popular music festival as a potential site for new types of performance. We will set up a network that will focus on Performance, Improvisation and Embodied Knowledge within the festival context with a view to uncovering issues relating to Transmission and Memory.\n\nWe want to establish a Festival Performance hub based within the City of Leeds, thereby meshing existing expertise at University of Leeds and Leeds Metropolitan University. We also want to identify and map existing work in this field (both practice based and theoretical) through dialogue, field work and archiving. Furthermore we'll create an on-line database for communication, collaboration and investigation amongst practitioners and academics alike.\n\nThe backbone of this research network are four seminar events over a period of two years with participants invited from academia and industry.We hope that after this funding we will be able to move on to a focussed, collaborative project stemming from the work of the initial phase.\n